The impact of helminth infections on allergies: regulatory interactions and protective mechanisms in airway inflammation

Helminth parasites are worms that can evade the body‘s natural defences, exploiting an ‘Achilles heel‘ in our immune system. Certain helminths exploit so-called ‘regulatory cells‘, whose role is to stop the immune system from attacking the body‘s own proteins or from attacking harmless environmental molecules. By expanding the regulatory cells, the parasites not only disable the immune response to themselves, but dampen reactions to other ‘bystander’ proteins such as allergens from house dust mite. In this project, we propose to test whether this effect provides a long-lasting protection against infection, or is lost on treatment to remove parasites; to analyse the cells and molecules involved in inhibiting allergy in the airways, using an animal model for asthma; and to test whether the presence of the parasite can switch potentially damaging allergen-reactive cells into becoming regulatory cells themselves. As a result of this research, we may be able to develop new therapeutic strategies, borrowed from the parasites, to treat allergies and other immune-related diseases.

Technical abstract
Recent evidence argues that parasitic helminth infections can protect against Th2-mediated allergic pathologies, even though helminths themselves induce strong Th2 responses. We have shown, in a model system, that alleviation of airway allergy is not achieved through immune deviation to Th1, but is linked to expansion of regulatory T cell (Treg) activity. Treg phenotype cells from an infected, allergen-naive animal can transfer protection against airway inflammation to an uninfected, sensitised mouse. In this project, we will examine the physiological extent and stability of the protective effect, the longevity of Treg activity, and the importance of early-life exposure. We will analyse the requirement of Treg cells for parasite antigens, and their relationship to other subsets with suppressive capacity. We will test the role of candidate suppressive molecules (such as TGF-beta) which may mediate the block on Th2 inflammation. Using adoptive transfer systems, we will examine whether allergen-specific Tregs are induced by infection, or if such cells arise under the influence of a primary population of helminth-specific Treg cells. These data will provide the conceptual and experimental basis for future application of helminth-derived mediators in therapy of allergies and other immunopathologies.